Expansion of Spawnpoint Arenascale Management Platform

Spawnpoint - the ultimate arenascale management platform for Location-Based VR - is entering Phase 2! Since launching in mid-2022 we have established ourselves as the go-to all-in-one platform for managing your VR arenas, and we have big plans to grow our platform to offer even more content and provide more venues with access to the tools they need to launch and run arenascale VR.

We plan to revolutionise the Location-Based VR sector, making arenascale content more accessible and providing a single, all-encompassing marketplace dedicated to high-quality and well-integrated arenascale titles.